Attributing and predicting changes in the probability of climate extremes

We plan to address the following research questions:
- in which regions are the frequency and intensity of heat waves and cold spells increasing?
- Are climate models able to reproduce these changes?
- Can we improve their prediction if using initialized climate forecasts?

This work extends in scope and regions studied two existing projects: The first one is the EQUIP project, which predicts changes in European and UK heatwaves and drought. We propose to extend this work by also studying North America and East Asia. These regions show tentative evidence that mean temperature is better predictable by initialized than forced runs over the near-term (about 5 years; e.g., D. Matei; J. Marotzke, pers. Com.). These regions also show interesting and challenging changes in observed patterns of frequency and intensity of temperature extremes . The second project we plan to build on is a project that works towards attributing changes in worldwide frequency of hot and cold extremes, and this proposal extends her work from use of a single model (HadGEM1) to use of the CMIP5 archive. This will much increase the impact of her results, and provide highly relevant information to the authors of IPCC chapters 10 and 11 (see pathways to impact).

Potential impact
The main target for impact for this proposed work is the IPCC 5th Assessment report. Hegerl is a Lead Author of the chapter on Detection and Attribution of Climate Change: From global to regional, a chapter which has in its draft outline a section on attribution of changes in climate extremes for which our results will clearly be relevant (see also attached letter by Peter Stott, Coordinating Lead Author of that chapter). The results based on the Decadal predictions will be relevant for chapter 11, Near-term climate change: Projections and Predictability. Provisional results from some modelling centers show evidence that mean temperatures on the Pacific Rim of North America and Asia have significant predictability a few years into the future (D. Matei and Jochem Marotzke, pers. Com.) which we hope to make use of. This chapter will also be interested in our results.
We also have good contacts to the Human Health community, e.g. Gavin Donaldson, through EQUIP and will communicate our results via those channels.